METAL MATRIX NANO-COMPOSITE COATINGS UTILIZATION AS ALTERNATIVE TO HARD CHROMIUM

Sustainable and safe materials for a green future
The world has been focusing on better organisation and novel solutions to help fight climate change. Sustainable and safe-by-design materials (SSbDs) and products are more important than ever as they are in line with the full-circle strategy of the EU Green Deal and other similar policies. In this context, the EU-funded IRISS project aims to help industries, with a specific focus on SMEs, utilise SSbDs and materialise their goals. To achieve this, the project plans to create a state-of-the-art SSbD ecosystem that will enhance the development and implementation of SSbD.
Objective
The IRISS project aims to connect, synergize and transform the SSbD community in Europe and globally towards a life cycle thinking where there is a holistic integration of safety, climate
neutrality, circularity and functionality of materials, products and processes throughout their lifecycle to meet the EU Green Deal, EU Chemicals Strategy for Sustainability, and UN SDGs. The uniqueness of IRISS is that the consortium is built of core and
network partners that represent the top components needed to build an EU-led permanent network (i.e. policy, industry, applied science, innovation and research & education), and that is self-sustaining and international in scope.
IRISS responds to the work programme with the following objectives:
1. To develop a state-of-the-art SSbD ecosystem that is supportive for the uptake and utilization of safe-by-design (SbD) and sustainable-by-design (SusbD) strategies by industry, especially SMEs.
2. To contribute to criteria and guiding principles for SusbD development driven by the application of life cycle thinking in materials and product design and in line with ongoing work in European and international initiatives.
3. To establish a structure for a permanent, gender balanced, inclusive, international and sustainable experts? network accessible for all relevant stakeholders.
4. To develop SSbD roadmaps encompassing 3 agendas identifying: 1) scientific research needs, 2) skills, competences and education needs, and 3) knowledge and information sharing needs. The roadmaps will be developed in a co-creation and inclusive process for
the implementation of SSbD in industry and society including prioritised steps within research, innovation, skill demands, management and governance.
5. To develop a monitoring and evaluation programme that systematically scans for state-of-the-art knowledge, information gaps and translates these into specific R&D questions and governance needs that feed into systematic roadmap updates.